Stepping Into Business: Primary Enterprise App for Learning

Stepping into Business: A Primary Enterprise

The Young Review Enterprise for All (2014) highlighted that schools need to cultivate enterprise understanding from an early age, to develop optimism and an enduring, positive attitude to life.

We have successfully piloted Enterprise Education in Primary schools; instilling resilience, confidence and enhanced engagement through relevant simulation.

This early introduction of business, financial and life skills resulted in improved attainment in key curriculum areas and increased community engagement.

By designing a unique, fun, engaging, social and safe digital simulation we will make enterprise learning outcomes fully accessible -enabling teachers to fulfil their role as mentor and leader, develop a trusted social community of practice and improve attainment through play: inspiring the next generation.

We will explore and innovate new learning possibilities offered by cutting edge digital design, adding exponentially more to the user experience, bring new ideas into learning to enthuse the learner.